Project Title: Food, Farmstead and Fragrance (F3): An Agritech Flagship Initiative between Singapore and United Kingdom

Intelligent Growth Solutions (UK) and GRAIN International Pte Ltd (Singapore) aim to future-proof agriculture using integrated controlled environment agriculture (CEA) technologies for two verticals - Food and Fragrance.

Food: The project focuses on introducing crop species with high protein content as a valuable proposition for CEA farms. CEA technology has been established predominantly for leafy vegetables and fruiting crops, however once completed, this project will broaden applications to include new crop categories for commercial cultivation.

Fragrance: High-value functional plant species have a bigger role to play in the success of indoor growing. Under this vertical, the consortium is focusing on plant species that have been ranked amongst the most high-value in the world. The project will develop cultivation/growth recipes using CEA technologies.